University of Salford And Killgerm Group Limited

To develop science based evidence and dissemination of information for government and industry, thereby ensuring environmentally responsible promotion of the pest management industry.